Enhancing Infrastructure Resilience: Integrating Lifecycle Analysis for Climate Adaptive Restoration

In today's rapidly changing world, the resilience of our infrastructure is more important
than ever. With the increasing frequency and severity of natural disasters and human
induced hazards, our roads, bridges, buildings, and utilities face constant threats. These
hazards not only disrupt our daily lives but also pose significant risks to our economies
and well-being. Therefore, it's essential to focus on enhancing the resilience of our
infrastructure-to ensure it can withstand shocks, recover quickly, and continue serving
communities effectively.
Our research project, titled "Enhancing Infrastructure Resilience: Integrating Lifecycle
Analysis for Climate Adaptive Restoration," aims to tackle this challenge head-on. We
recognize the urgent need to develop practical strategies and tools for building stronger,
more resilient infrastructure with a focus on integrating lifecycle analysis for climate
adaptive restoration.
The primary objective of our research is to review existing definitions, methods, and tools
related to infrastructure resilience. By examining what's already available in the market
and analyzing its strengths and limitations, we can identify opportunities for improvement
and innovation. We aim to take stock of the current state of resilience assessment and
explore ways to make it more effective and accessible to engineers, infrastructure
operators, decision-makers, and planners.
One key aspect of our research is the integration of lifecycle analysis into resilience
strategies. Lifecycle analysis involves assessing the environmental impacts of a product
or system throughout its entire lifespan, from production to disposal. By incorporating
lifecycle analysis into resilience planning, we can better understand the long-term
implications of our infrastructure decisions and identify opportunities for sustainable
design and construction practices.
Additionally, we recognize the importance of monitoring systems in enhancing
infrastructure resilience. These systems allow us to track the performance of critical
infrastructure assets in real-time, detect vulnerabilities, and respond swiftly to emerging
threats. We will utilize openly available data for road infrastructure and extend existing
use cases, which are publicly available, to integrate resilience and sustainability metrics
into decision making for climate adaptation.
Building upon these insights, our research aims to develop a unified framework for
resilience design and assessment. This framework will provide clear guidelines and
practical recommendations for engineers, planners, and policymakers to enhance the
1
resilience of infrastructure systems. By promoting a holistic approach that considers not
only the physical aspects of resilience but also the social and economic dimensions, we
can create more inclusive and sustainable solutions.
In conclusion, our research project seeks to address the critical need for stronger, more
resilient infrastructure in the face of growing hazards and uncertainties. By integrating
lifecycle analysis, advanced monitoring systems, and a holistic resilience framework, we
aim to empower communities to build a safer, more sustainable future for generations to
come. Through collaboration and innovation, we can overcome the challenges of today
and create a resilient tomorrow